PhD in Citizen-Centred Artificial intelligence

The researcher will undertake a 1+3 training model approach, undertaking taught training in year 1 to build fundamental understanding in computational foundations of AI, Human-Centred and Inclusive design and the regulation and governance of AI. Researchers will participate in assessed group projects, some of which will be in collaboration with the Centre's public, third sector and business partners bringing in experiential learning from the onset. From semester 2 in the first year, researchers will work with CDT staff and supervisors to refine their research interests and develop their project topic. In years 2-4, students will pursue their independent doctoral research in collaboration with supervisors with expertise in the topic of research and who match and/or complement each student's skill set. Researcher has expertise and an interest in responsible AI for womens health